Limbspacer: Soft Tissue Pressure Ulcer Prevention Technology

Pressure ulcers are a potentially life-threatening problem across all ages, medical specialties and care settings. With an estimated 20% of hospitalised patients (~20,000 patients at any one time) developing pressure ulcers and ~30,000 more people estimated to be affected in the community and care homes; a solution is urgently required to eradicate this problem.
Komodita has developed Limbspacer, an anatomical positioning device, which prevents soft tissue discomfort for restricted mobility/bed bound patients.